The University of Salford and Greater Manchester Chamber of Commerce KTP 21_22 R2

To develop 'Membership 4.0' - a pioneering proposition that will establish the benchmark for engaging with business and growing membership; disrupting the existing business model for Chambers of Commerce, by introducing digitally orientated membership services that deliver new and additional value far exceeding the cost of the annual fee.